TAPCHA - a mobile first, non-instrusive and customisable CAPTCHA scheme

"CAPTCHA stands for Completely Automated Public Turing test to tell Computers and Humans Apart. It is a type of authentication test to protect online services from automated abuses leading to cyber attacks (e.g., password attacks) or resource wastages (e.g., spams). CAPTCHAs are often seen in association with user related online services (login, registration etc.) and other online communication and transaction related services (e.g., banking, flight ticket booking etc.).

The core of a CAPTCHA service is its scheme which defines the challenge as well as the required and supported human interactions. Only when it is done right, it will protect the services while retaining users. TAPCHA is a new CAPTCHA scheme designed with 'mobile first' initiative and the utilisation of cognitive biases to address the following challenges for online businesses and service providers:

1. They need an effective CAPTCHA scheme to stop their services from automated abuses affecting their intended uses, leading to cyber attacks and brand/reputation damage.
2. They need a mobile-first CAPTCHA that fits nicely into their 'mobile-first' designed services (e.g., mobile apps, responsive web apps etc.).
3. They need a less-intrusive or immersive CAPTCHA scheme that users can easily complete to maximise online transactions."